GLOW-in-a-BOX

GLOW-in-a-BOX: a pioneering social venture addressing the critical underrepresentation of gender-diverse creators in creative technology through the world's first touring exhibition platform. Building on proven demand from successful GLOW events [https://www.kcl.ac.uk/events/series/glow-illuminating-innovation], and a recognisable brand identity, it creates sustainable revenue streams by connecting creators with venues and audiences nationwide. With trademark protection secured and a scalable touring model, GLOW-in-a-BOX transforms cultural support into commercially viable programming while urgently addressing gender inequity in emerging technologies.
GLOW-in-a-BOX addresses two interconnected problems: critical underrepresentation of women, non-binary and trans individuals in creative technology (women represent only 19% of the tech sector despite being 49% of the workforce), and fragmented distribution models for immersive exhibitions. With the immersive technology market projected to reach $228 billion by 2028, marginalised creators lack sustainable platforms for showcasing work. This creates barriers to funding, recognition, and career advancement, limiting innovation in the rapidly expanding creative economy.